SHIFT - Shared Hub for Immersive Future Technologies

SHIFT - Shared Hub for Immersive Future Technologies - will deliver new facilities that brings together artist-researchers across the disciplines of film, sound and performance to explore the potential in the latest immersive tools and technologies.

SHIFT is made up of three complementary practice research laboratories:

01 - [Performance Capture] - Virtual Production Film Studio - Performance and capture in front of real-time simulated backdrops. State-ot-the-art technology for bridging the real and virtual, via high-density LED screens and real-time motion tracking technologies.

02 - [Editing and Production] - 32 Channel Ambisonic Sound Studio and VR lab - High-density hemisphere of loudspeakers for the creation and editing of immersive soundscapes.

03 - [Immersive Presentation] - Digital Immersive Theatre Upgrade - State-of-the-art performance space, bringing together 360 degree immersive projection, projection mapping, surround-sound audio, with extended lighting, rigging and digital infrastructure to create a flexible multi-functional performance space for immersion.

Working collaboratively, practice based researchers from across film, music, sound, drama and performance will use SHIFT to explore the potential and the limitations of the latest immersive tools and technologies.

Through our outputs we will:

[A] Develop new experiences, forms of expression, and ways of bringing people together with new technologies to better understand and connect with one another and the environment.

[B] Create innovative training resources for research and work in these emerging and growing areas of film, tv and theatre, thereby increasing skills in the workforce and providing cutting-edge, evidence-based guidance for professional practice.

[C] Provide robust critical reflection upon new immersive and virtual technologies via a practice research arts and humanities frame.

[D] Explore the liminal spaces of liveness/pre-recorded media, real/virtual spaces and the potential of new immersive technologies, applying practice research methods from the complementary perspectives of film, music, sound and performance to find new possibilities where they intersect.

[E] Work collaboratively to reduce inequalities in people's lives, and demonstrate the significance of the creative arts, culture, and social sciences in understanding the complexity of the human condition as it relates to wellbeing, social justice, environment, sustainability and place-making